FtsEX-PcsB: A protein complex required for cell division in the bacterial pathogen S. pneumoniae

The way in which bacteria divide in order to grow is a highly-coordinated process and requires a complex choreography of many proteins, working inside and outside the cell membrane. Many of these proteins have a functional relationship with the synthesis and coordination of the external cell shape determining polymer called peptidoglycan (PG). This polymer provides a structural scaffold for many cellular processes as well as mechanical strength and protection, which requires modification during the process of cell division.
A critical point occurs during cell division when the "old" cell wall PG must be degraded to allow separation of newly synthesized cells and this function is provided by a variety of PG hydrolases associated with the cell division FtsE-FtsX protein complex. At Warwick we have recently contributed to a new understanding of how this process occurs in rod shaped, gram negative bacteria. However, the situation in respiratory infection associated, ovoid-shaped gram positive bacterial pathogens, including Streptococcus pneumoniae is unclear at present. Notably there is a direct interaction and functionally essential interaction between FtsEX and a single specific PG hydrolase called PcsB making it an attractive extracellular target to prevent pneumococcal disease.
In this proposal we directly address questions concerning a particular essential enzyme and the complex it makes with cell division proteins in Streptococcus pneumoniae. The cell division proteins FtsE and FtsX form a complex together that spans the bacterial membrane and anchors an extracellular enzyme called PcsB that is required for cell division. The binding and hydrolysis of ATP inside the cell by FtsE is transmitted through its membrane anchor partner protein FtsX and results in a major conformational shape change in PcsB outside the cell which controls its ability to cut the peptidoglycan layer and allow cell division. Building on new structural data and models, genetic constructs, biochemical data, assays and international collaboration, the goal of this proposal is to understand the role of PcsB in complex with FtsEX and elucidate the molecular events linking cell division with PG degradative enzymes required for growth and division in S. pneumoniae. Drugs or vaccines that interfere with this process could prevent division and could provide routes to new treatments for pneumococcal and related infectious disease. The research proposed in this grant proposal forms part of an international effort with colleagues in the US and Singapore to combat this problem.
The scientific principles that we will reveal may also have application in other, related bacterial species. Our work leading to this application, provides computer simulations, microbiological tools, techniques and biochemical approaches that can now be applied to the key biological questions of how are these proteins controlled, how do they function and how we might interfere with this this process to provide future antimicrobial strategies for human or animal health.

Technical abstract
Describe the research in a manner suitable for a specialist reader. This content will be made publicly available, and Applicants are responsible for ensuring that the content is suitable for publication. No more than 2000 characters, including spaces and returns.
Cell division represents one the most fundamental and complex changes in shape undertaken by a bacterial cell. Central to the cell division process is the turnover of the bacterial cell wall peptidoglycan (PG) layer which controls a cell's mechanical shape as well as an anchor for various metabolic processes. During cell division, tight coordination is required between the proteins located on both the inside and outside of the cytoplasmic membrane to ensure productive cell separation without catastrophic lysis and death. A core component of this process is a complex formed between the FtsE and FtsX proteins. The FtsEX complex is recruited to mid-cell via its interaction with the filament-forming proteins, FtsA and FtsZ, which form the cytoplasmic Z-ring. The Z-ring provides the foundation for the assembly of a supercomplex termed the bacterial divisome. Previous microbiological studies of bacterial cell morphology have identified the key proteins and complexes of the divisome in E. coli and B. subtilis, using detailed genetic, biochemical and advanced microscopy studies. However, homologues of most key cell division proteins are found in almost all bacterial species, thus underpinning their essentiality and common genetic origin. In E. coli and most rod-shaped bacteria, the FtsEX complex indirectly regulates the activity of periplasmic PG amidases (AmiA, AmiB and AmiC) via its interaction with the murein hydrolase activator, EnvC and the ATPase activity of FtsEX and its periplasmic interaction with EnvC are required for amidase activation. In contrast, FtsEX is absolutely essential in ovoid-shaped gram positive bacteria including Streptococcus pneumoniae where it has a direct interaction with an essential single, specific extracellular PG hydrolase (PcsB) making it an attractive target to prevent pneumococcal disease.
S. pneumoniae is a key Gram-positive facultative anaerobic bacterial pathogen, with over 100 known serotypes and is a major pathogen of infants and immunocompromised adults world-wide. It has become increasing resistant to many antibiotics and licenced pneumococcal vaccines only cover a small portion of all known serotypes. In S. pneumoniae the characteristic ovoid-cell shape is produced by a coordinated (PG) assembly at mid-cell, producing the new cell-hemispheres in between the old hemispheres. As a result, the boundary between new and old cell wall material moves away from mid-cell equator as the cell elongates and eventually divides. In order for this to occur, the PG layer needs to be cleaved precisely during cell division to prevent premature lysis. In S. pneumoniae PcsB fulfils the role of EnvC and the Ami A-C PG hydrolases. PcsB is essential for the remodelling of PG in S. pneumoniae and is controlled by direct interaction with the FtsEX complex. PcsB is also secreted from the surface of pneumococci and the coiled-coil region of the protein has been investigated as a potential vaccine target.